Multi-View Videos (Inclusive Storytelling)

**The Innovator**

Happaning Cofounder, Ese Eniwumide, is an award-winning product lead and marketing strategist whose work with entrepreneurs has helped create and scale 100s of profitable businesses by harnessing storytelling. Ese largely gained her marketing and product experience from over a decade in the Banking, Fin-Tech and Start-up Industries. After graduating with an Economics degree from Royal Holloway, University of London, Ese rose to an Associate then Head of M&A at firms including Lehman Brothers and Nomura Investment Bank, before becoming Product Lead at a FinTech ScaleUp.

Happaning is an award-winning, Web3.0 tech-start-up working on ground-breaking technology in video and mixed-reality (AR/VR). Alongside this globally renowned team of industry and technology experts, Ese will further advance their patented technology through this project. Alongside endorsements from TechCrunch, Creative Industries Council and Sir Richard Branson, Happaning won the European Social Innovation Challenge People's Choice Award with their proof-of-concept and will now make it a reality.

**What's HAPPANING?**

The rise of social media and generative AI has caused an era of deep-fakes and misinformation, leading to a growing mistrust of our media, difficulties making informed decisions and a social anxiety epidemic.

_If a picture tells a thousand words and video a thousand pictures... Imagine a thousand videos._

Our revolutionary ViiVid (multi-View Video) media format combines multiples videos to verify time and place, detect post-production edits (including deep-fake videos) while letting viewers move between perspectives as if they're there (Google street view but with video) and it starts with the Happaning app; an EventTech app empowering immersive and authentic community events.

**The How:**

Using Augmented-Reality and trail-blazing video syncing methods, ViiVids, let you navigate between vantage points, allowing you to move inside the videos and see what's happening around you from the perspective of other users.

Currently, videos from different perspectives must be clipped together and synchronised manually to achieve the same experience, while single-perspective videos remain vulnerable to abuse (deep-fakes, careless editing, plain misdirection).

Our transformative solution provides creators/viewers with an alternative to outdated video media formats by:

* Displaying the whole picture from all available viewpoints.
* Verifying time/place
* Detecting post-production edits

**The Why**

Our purpose/values centre on making the media landscape more collaborative, immersive and authentic. The mission is to disrupt the video value chain, by making ViiVids as ubiquitous as videos are today.